OPtimization EXplainability (OPEX) for Maintenance Scheduling of Offshore Wind Farms

1st year is the PG Diploma and research and Industry preparation
Years 2-4 are a PhD

Although my project may be subject to change throughout the journey of completion, my current research question is "Does the application of RL in a rich formulation of the maintenance scheduling problem in OSW yield significant advantages over other optimisation techniques?".

The plan is to focus on reliability-centered and data-driven maintenance, develop a rich formulation of the problem for offshore wind. The objectives of optimisation in this formulation could be reliability, cost, energy profiles. There is scope to use one of my supervisor's existing models for reliability with dynamic fault trees at wind turbine of farm level. The aim is to try to optimise maintenance scheduling to achieve the best tradeoffs. Constraints of the question could include weather, logistics etc.

There is also scope to collaborate with Siemens or EDF. Communication has already started with these company to see if my project would be an area of interest to them and hopefully be given access to some real-life data.

The envisioned outputs for my thesis will be software prototypes and papers which will be produced throughout.

As of now there are no ethical considerations, however access to potentially sensitive data could occur if it is provided from one of the potential collaborators.